Towards atomic scale imaging of non-equilibrium correlated states

Control of non-equilibrium phases of matter promises stabilisation of new and unconventional ground states as well as new routes for new and ultra-fast functionality for new device concepts. Experimental studies of non-equilibrium states of matter are challenging due to the short lifetime of the ground states, and the technical difficulties in implementing efficient pumping without simply heating the sample. Imaging and local spectroscopy of non-equilibrium states has remained difficult and often resulted in inconclusive results. This proposal aims to lay the foundations for building such an instrument, by given the project lead the opportunity to explore the approaches that have been pursued so far through a number of visits and to learn from the cases where pump-probe spectroscopy combined with local measurements has been achieved, to then build a pump-probe scanning probe microscope that can image electrons in non-equilibrium phases. This builds on a strong track record of the applicant in developing instrumentation for studying the electronic states in quantum materials through quasi-particle imaging, and operating a suite of such instruments.